Low temperature Anaerobic Digestion wastewater treatment pilot for Municipal WW Industry

NVPE will deploy a 12m by 4.0m pilot reactor treating 500m3/day of WW with a chosen Municipal WW customer in the UK (United Utilities or Severn Trent). NVPE have identified this market as the largest most suitable market due to its low strength WW characteristics in terms of chemical oxygen demand (COD) and total suspended solids (TSS). This pilot will allow NVPE to validate the Lt-AD technology specifically in the municipal WW market, gaining access to this large market, grow as a company in the UK & then expand into additional International markets. As a first to market technology, accessing this market will substantially contribute to revenue generation and job creation. NVPE’s innovative Lt-AD solution removes WW pollutants at low temperatures and generates biogas that has a methane content--80% (exceptional for an AD Technology), allowing municipal WW customers to significantly reduce their current operational and energy costs. This biogas, a by-product of the process, generates more energy than is required to operate the system, making it a carbon neutral & energy positive solution. The biogas can be 100% utilised for heat & electricity production on site. This is very attractive to WW Utilities who are the highest energy users in their respective countries.